Developing Resilient Nations - Towards a Public Heath Early Warning System via Urban Water Profiling (ReNEW)

We are proposing an innovative solution to current problems with rapidly identifying and responding to deteriorating public health and environmental conditions in fast developing urban environments in LMIC countries, aiming to manage risks to public and environmental health relating to urbanisation, population growth, lack of infrastructure and the overarching challenge of climate change. We will establish a cutting-edge, interdisciplinary research capability, based on engineering and digital technology approaches, for real-time community-wide diagnostics and tuneable multi-hazard public health early warning system (EWS) with the ultimate goal of strengthening communities' resilience. We will do this through a focus on water from urban dwellings, which reflects the health status of a population and surrounding environment as it pools the endo- & exogenous products of that population. Real-time measurement of these specific hazard biomarkers in urban water from different communities allows for rapid evaluation of public health status, prediction of future crises, and thus enables mitigation strategies to be developed for either rapid or slow onset hazards, even before they manifest themselves with characteristic endpoints (e.g. mortality in the event of pandemics). Thus morbidity and mortality can be reduced and resilience and sustainability within the surveyed urban system significantly increased. In this cutting-edge project we will develop innovative tools for public health diagnostics and undertake a scoping study in the city of Stellenbosch to understand the requirements for the development and implementation of a multi-hazard EWS in South Africa and beyond.

ReNEW tackles all four strategic objectives set by the Department for International Development (UK Aid, 2015) and it focuses on "strengthening resilience and response to crises: (...) science and technology spend on global public health risks such as antimicrobial resistance, and support for efforts to mitigate and adapt to climate change". The UK is committed to "tackling the great global challenges - from the root causes of mass migration and disease, to the threat of terrorism and global climate change - all of which also directly threaten British interests". ReNEW will address this through engineering novel integrated sensors for on-site monitoring and use of big data for modelling markers within the urban water system as part of an EWS. We will focus on infectious disease. 21st century has already seen the epidemic of SARS (2003), H1N1 (2009), Ebola (2014) and recently Zika virus (2015). The recent O'Neill report (2016) commissioned by the UK government urges that "by 2050, 10 million lives a year and a cumulative 100 trillion USD of economic output are at risk due to the rise of drug resistant infections. Most of the direct impact will fall on LMIC countries". This highlights global vulnerability to infectious diseases and shared global responsibility for surveillance and disease control. Easy to operate and cost effective EWSs are urgently needed to provide timely response and to tackle key public health issues in communities that need it most, and to reduce disease spread globally. Urban water profiling can provide such a response in real-time and, if linked with a timely response system, it could reduce burden on public health in LMIC and ultimately worldwide.

Potential impact
ReNEW will break new ground in supplementing the current body of knowledge with new approaches to identifying risks within urban communities of different socio-economic status and communicating these risks to the stakeholder groups. The main non-academic beneficiaries of this research are:
1. Policy makers, government agencies, public services and non-governmental development organisations
The close proximity of the various communities in the selected case study presents an opportunity to investigate the utility of an EWS in different contexts enabling a wide ranging beneficiaries in the public sector: from health professionals to environment agencies and regulators. This project will also provide a valuable insight into water quality and sanitation issues in different socio-economic areas and will be of direct benefit to water utilities (ERWAT is a Project Partner) and in the wider commercial environmental sector in SA.
2. Private sector organisations in the area of water engineering, digital technology, sensor development and instrument manufacturers (e.g. Thermo, a Project Partner).
3. Local communities, especially the vulnerable communities of Stellenbosch. The benefit is two-fold. In short term, communication of research outcomes will increase community-wide awareness of water and health related issues. In the longer term, the early warning system will deliver real-time response to multi-hazards within the communities saving lives and significantly increasing security and quality of life.
4. Society in general as it will contribute to the increase of security of water supply and better understanding of the drivers influencing communities' resilience to various man-made and natural hazards.

Impact activities
1. Strengthening interdisciplinary and cross-sectoral collaborations in research focusing on real world challenges
We established this project as an interdisciplinary collaborative initiative that lies at the interfaces of engineering, physical and social sciences, and connects research, policy and practice. It aims to develop partnerships between both academics of different disciplines and academics in UoB and LMICs, as well as beneficiaries and users of research. This will be achieved via inclusion of key stakeholders. Project partners: water utility (ERWAT), instrument manufacturer (Thermo) and NGO's (SRC and ERC) have already expressed great interest in and support for this project. This initial collaborations between different researchers and stakeholders will be extended and consolidated through visits between UoB and SU/other institutions, and stakeholders in SA. A workshop will be organised at SU to facilitate knowledge exchange, strengthen existing collaboration and facilitate new collaboration, in particular with the users of research. All
Project Partners will join the Project Advisory Board, which will oversee project progression, facilitate transfer of knowledge and will ensure that the research addresses end-user requirements
2. Communication of research outputs
Communication of research activities is considered to be of critical importance to the project for wide and diverse dissemination of research outcomes. This will be undertaken in both SA and the UK through the following channels: (1) collaboration with NGOs and focus groups with local communities (2) workshop and collaborative visits (knowledge exchange between academic partners and public/private sector) (3) popular media (4) newspapers (5) project webpages (6) presentations at conferences and to the general public (7) other outreach activities (promotion of research at schools). Most importantly, we will communicate research outputs to all stakeholder groups. We conduct research in the tradition of 'participatory design', in which researchers and end-users work together to achieve good solutions and can use a range of methods in order to do so.